Remote Open Data Verfication Tool

"Exploration of how the open internet research data networks could be utilised to limit fraudulent or misleading personal online information and how to improve the accuracy/data integrity of such data.

The project considers appropriate measures to maintain secure access, transparency and accurate data whilst improving the quality of data available through security, review and validation opportunities. "